SeaFibre -Development of High-fibre food products with Gut health benefits using Innovative Seaweed Fibre Ingredient.

In the UK and Europe less than 90% of the population consume enough fibre in their diet. Alongside this large-scale public health issue, there is pressing need to reduce the climate (25% of global GHG emissions) and biodiversity (86% of species extinction risk) impact of food production.

SeaFibre project is developing a solution to provide a novel dietary fibre ingredient that simultaneously reduce the environmental impact of food products. Oceanium Ltd, based in Scotland, has developed a unique complex fibre product from seaweed called OCEAN HEALTH NUTRA, which is high in dietary fibre and contains multiple other valuable nutrients. This product is manufactured using mild processing techniques from brown seaweed (kelp) farmed in the north Atlantic; a plant resource that requires no land, fresh-water, pesticides, or fertiliser for production and which enhances biodiversity while mitigating ocean eutrophication (fuelled by run-off from terrestrial farming). Oceanium uses unique biorefinery technology to convert whole farmed seaweed into OCEAN HEALTH NUTRA, bioactive supplements, cosmetic ingredients, feed ingredients and innovative materials/ packaging solutions and is working towards zero-waste and net-zero processing.

In SeaFibre project Oceanium, who are members of the Diet and Health Open Innovation Research Club (OIRC)**,** will develop and test prototype plant-based meat, bread and smoothies fortified with OCEAN HEALTH NUTRA fibre. Project partners at University of Reading will test the digestibility and potential gut health benefits of OCEAN HEALTH NUTRA using simulated gut models. Project success will unlock the future development of OCEAN HEALTH NUTRA as a mainstream dietary fibre ingredient, with potential beneficial public-health impact, generating annual revenues of \>£20M by 2030, enabling the growth of large scale seaweed farming in the north Atlantic, creating jobs in fragile coastal communities and capturing innovation value for the UK economy.